University of the West of Scotland and WellFish Diagnostics Limited KTP 22_23 R4

To embed molecular biology knowledge and develop non-lethal PCR methods of blood serum sampling in order to monitor and improve fish health.